Looped

Looped is a sustainable marketplace, for upcycle designers.

Our mission is to reduce textile waste. We are a platform hosting a community of designers who are creating upcycling products from existing materials that would have otherwise been discarded.

We will be closing the loop, providing an end-to-end service for upcycle designers. Along with the platform to sell their garments, we will collect previously discarded and underutilised materials from brands and manufacturers, providing them to designers selling on Looped.

Our vision is to create a space that celebrates creativity and design while revolutionising the way we view and consume textile waste.